Modelling open quantum systems beyond weak-coupling regimes

There has been a recent rapid development in experimental capabilities to probe and control larger and more complex quantum systems. Such systems tend to interact strongly with their environments, which invalidates standard theoretical approaches that relay on weak-coupling approximations. This project will develop new theoretical techniques to study the strong system-environment coupling regime, and apply them to understand the behaviour of both solid state and molecular nanosystems